Satire and Suffragettes: Women's Rights in Everyday Material Culture in Britain, 1900-1930

In the intense debates over women's rights during the period 1900-30, the British public bought, posted and gifted a variety of suffragette memorabilia, including postcards, decorative items and board games. This project will analyse GWL's unique collection of these mass-manufactured products, which
encompassed both pro- and anti-suffrage sentiment, to ascertain the representation of women's shifting social and political roles in 'everyday' material culture, something currently occluded in the literature. Employing an interdisciplinary methodology, which combines historical, feminist, material-cultural and
curatorial approaches, the research will transform understandings of wider societal engagement with women's political rights in an era of rapid change.